University of Strathclyde And National Nuclear Laboratory Limited

To embed hybrid modelling approaches using advanced data-fusion methodologies to process analysis, including scale-up techniques for translation of laboratory experiment based models to manufacturing processes.